Abertay University and NATS (En-route) plc

To utilise gamification and emerging technologies to optimise and enhance the current ATC training provision. This will include a range of solutions to assist with everything from initial training for new recruits through to up-skilling packages for experienced staff.